Break Dance Manchester Studio

Our project enables the development of a dance studio in Monsall, Manchester. Funds cover capital invest meant in Dance flooring, mirrors and a 6 month push to sustaining the space by providing more dance provisions to current and new service users. This studio will be recognized as the first space in the North dedicated to all stages of Break Dance Training. The studio will also provide quality classes in other styles, studio also enables Break Dance Manchester to program more than dance.